Eleusis and Enlightenment: The Problem of the Mysteries in Eighteenth-Century Thought.

The broad aim of this project is to integrate freemasonry within the cultural, intellectual and religious life of the eighteenth century. The means by which this will be achieved is through an exploration of the discourse on the mysteries of antiquity (secret initiatory cults based around mythological narratives) which emerges in the early years after the formalisation of freemasonry in the 1730s as an historical arena in which the institution reflects on its own meaning. It will be argued that the sustained and transnational interest in the subject amongst masonic thinkers gives a key insight into the aims and ideals of freemasonry. The central feature of the reception of the mysteries in the period is that they were understood as the vessel in which the patriarchal doctrine of monotheism was preserved within corrupted polytheistic societies. In the context of seventeenth-century ideas about the project of natural philosophy as a return to the pristine knowledge of Adam, widespread calls for a return to 'primitive Christianity' and the interest in hieroglyphics and symbolism as the universal language pre-Babel, freemasonry can be seen as originating in the desire to reform Christianity through recourse to its earlier (and therefore more truthful) form.

My MA thesis explored the origins of the mysteries discourse in William Warburton's 'Divine Legation of Moses' and William Stukeley's little-known manuscript 'A Dissertation on the Mysterys of the Antients'. I identified the masonic significance of the latter text by its verbatim correspondence at points with the first exposure of masonic ritual, Pritchard's 'Masonry Dissected' (1730). My PhD work will trace the debate through the remainder of the century, investigating the ways in which it transformed in France and Germany. This culminates in a shift towards an appreciation of the subject as seen through the lens of aesthetics, most expressively within the thought of F W J Schelling.